Efficient Algorithms for Mechanism Design Without Monetary Transfer

Matching problems involve assigning agents to commodities, such as junior doctors to hospitals, or kidney patients to donors, based on preference lists expressed by the agents. They have important large-scale practical applications in centralised matching schemes that perform allocations of these types in a number of countries.

When designing mechanisms for these matching problems, two issues present research challenges going forward: (i) optimality (based on the social welfare of the agents involved) and (ii) truthfulness.

These two desirable properties may be conflicting. This led Procaccia and Tennenholtz to introduce the idea of approximate mechanism design without money - this involves the design of truthful mechanisms which may lead to a loss of optimality in the constructed solutions, but such loss can be theoretically bounded.

In the above practical applications, monetary transfer is not appropriate. Two further applications that motivate optimal truthful mechanisms, where monetary transfer is not allowed, involve combinatorial auctions and facility location problems.

This proposal lies in the area of Algorithmic Mechanism Design (AMD), part of the wider field of Computational Social Choice Theory. We are interested in particular in mechanism design without money.

The famous Gibbard-Satterthwaite Theorem roughly states that, in environments without money, the only truthful mechanism is (the trivial) dictatorship. However, it does not apply whenever the domain of preferences of the individuals over the possible outcomes is restricted. That is the case in most real-world applications, where indeed more interesting mechanisms occur.

We plan to advance the area of AMD without payments by tackling combinatorial auctions, junior doctor placement and reviewer assignment, kidney exchange and facility location problems. We will develop new truthful mechanisms whilst measuring their degradation in performance as compared to previous (non-truthful mechanisms). In particular, we will investigate the trade-off between truthfulness and optimality when considering approximate mechanism design.

New software will arise from this work and we have routes for exploiting it through existing University of Glasgow collaborations with the NHS (concerning the assignment of junior doctors to hospitals as part of the Scottish Foundation Allocation Scheme, and the assignment of kidney donors to patients via the National Living Donor Kidney Sharing Schemes).

Potential impact
Any organisation currently making use of a centralised matching scheme to allocate individuals to resources, or operating in any context where such a scheme might be appropriate, is a potential beneficiary of the project. Moreover the individuals who are participants in such matching schemes, and whose careers and lives can be significantly affected by the outcomes, are potential major beneficiaries.

We outline three public-sector areas, where organisations and individuals stand to benefit from the impact of the research described in this proposal.

* Junior doctor placement. The Scottish Foundation Allocation Scheme (SFAS) administered by NHS Education for Scotland (NES) is the centralised mechanism for allocating graduating medical students to two-year foundation training posts in Scottish hospitals. Applicants rank a small number of posts in order of preference, and conversely applicants are ranked according to a single scoring mechanism.

Particular new challenges that this project aims to address arise from the fact that (i) pairs of applicants who wish to be matched to hospitals geographically close by can make a so-called linked application in the SFAS context, and (ii) applicants may misrepresent their true preferences in order to obtain an improved outcome.

New algorithms arising from Workpackages 1 and 2.1 in the proposal will benefit (i) the schemes' administrators through labour-savings (ultimately translating into financial savings for NES) resulting from the matching process being fully-automated, and the algorithms producing stable matchings (thus reducing complaints from participants), and (ii) participants through increased social welfare and quality of life.

* Kidney exchange. NHS Blood and Transplant maintains a database of patients who require a kidney transplant, and who have a willing but incompatible donor that they could potentially "swap" with that of another patient in a similar position. An algorithm is used to identify these so-called "kidney exchanges". Altruistic (non-directed) donors are also included in the database.

A new challenge emerges from the possibility that large hospitals may be incentivised to withhold their easiest-to-match patients from the national scheme in order to improve their own surgical outcomes, thus diminishing the national pool and potentially denying other patients a transplant. Truthful mechanisms arising from Workpackage 1 and 3 in the proposal will aim to tackle this problem.

Clearly transplants resulting from such exchanges will have an enormous impact on the quality of life of the recipient patients. Not only are long-term survival rates much higher for transplantation patients compared to those on dialysis, there are substantial economic implications also: the cost benefit to the NHS of each kidney transplant compared to dialysis over a ten-year period (the median transplant survival time) is £241,000.

* Student placement. Students in the School of Medicine, University of Glasgow, are allocated to elective courses using a centralised matching scheme, taking into account student preference lists over courses. A particular challenge arises from the fact that students may deliberately shorten their preference lists in order to try to obtain their most-preferred course. New algorithms arising from Workpackages 1 and 2.2 will incentivise truth-telling by the students, whilst maintaining the quality of the outcomes.

Truthful mechanisms benefit the students because they are globally fair and increase the overall social welfare of the participants. They also benefit administrators as they lead to labour savings, and thus financial savings for the University. The model that underpins the assignment of students to courses is equally valid in the problem of assigning reviewers to conference papers. Thus new truthful algorithms can also benefit conference management software systems that produce reviewer assignments, such as EasyChair.